Mycobacterial cell walls as inducers of cryptic antimicrobial coding genes in environmental microbes

Background and context: Antimicrobials form a substantial part of naturally occurring bioactive compounds produced by environmental microbes, but a wider potential remains untapped as biosynthetic gene clusters (BGCs) in producer organisms far outnumber the observed diversity of bioactive, secondary metabolites produced under laboratory growth. This is due to the ‘silence’ of BGCs wherein expression of these clusters is usually induced under specific environmental triggers. My interest in working with Professor Masayoshi Arai from the University of Osaka, stems from our work with an antimicrobial producing strain Streptomyces SMS_ SU21 (output of a previously funded BBSRC-India Travel award). Our initial findings showed that co-culture of Streptomyces SMS_ SU21 with Mycobacterium smegmatis triggered the production of a distinct, new antimycobacterial metabolite in the latter. M. smegmatis and other mycobacteria are a member of the Mycolata group of bacteria that contain mycolic acids in their lipid-rich cell walls. Professor Arai’s group at the School of Pharmaceutical Sciences, University of Osaka, with an expertise in the isolation and characterisation of metabolites from marine isolates, observed a similar phenomenon with a marine Aspergillus niger strain producing an anti-cancer compound on co-culture with M. smegmatis (PMID: 31321600).
Our own preliminary studies show that the heat killed M. smegmatis also induces antimicrobial production byStreptomyces SMS_ SU21, suggesting that the inducing factor is likely the heat stable, lipidic cell wall. We propose to carry out initial studies at Professor Arai’s group to test this hypothesis with mycobacterial cell wall fractions, to induce silent BGCs in Streptomyces SU21 and Aspergillus niger.

The main aims and objectives of this proposal are:
1. Conduct a preliminary test of the ability mycobacterial cell wall components induce to induce silent BGCs in Streptomyces SMS_SU21, Aspergillus niger and other marine isolates from Professor Arai’s group.
2. Collate preliminary data generated in this collaborative visit to formulate hypothesis and plan for a wider, consolidated grant that aims to decipher mechanisms of BGC induction by mycobacterial cell wall components, and apply findings to wider antimicrobial discovery.

Benefits: The Arai group’s natural product expertise enables us to test the hypothesis that mycobacterial cell-wall components induce expression of cryptic metabolites, which can be exploited for mycobacteria-centric antimicrobial discovery. Reciprocally, the Arai group benefits from our expertise in mycobacterial cell wall biochemistry that will allow us them identify individual cell wall components as future tools for silent metabolite induction, accross other natural isolates, opening previously unexploited potential. I have an opportunity to expand my projects on pathogenic mycobacteria (including the tuberculosis-causing Mycobacterium tuberculosis), to include mycobacteria-centric natural product antimicrobial discovery.
Long-terms goals: To sustain this partnership in the long term, we intend to use early outcomes from this project to formulate a strategy to first apply for a Royal Society-JSPS joint international grant to enable bidirectional visits for PhD students from both institutions to obtain critical preliminary data and training, which would eventually form the basis of obtain funding joint grant funding that explores and exploits precise molecular mechanisms of BGC induction by mycobacterial cell wall components, with wider implications of natural products discovery.